London Metropolitan University And New Brand Vision Limited

To develop a SEO tool capable of conducting data modelling for ranking prediction and enhancement, helping administrators improve the performance of their websites.